Evaluating the potential for evolution and establishment of (AMaR) drug resistance within zoonotic schistosomiasis in sub-Saharan Africa

Schistosomiasis is a neglected tropical disease which exerts a significant burden on humans and their animals, particularly the poorest people in sub-Saharan Africa. Praziquantel (PZQ) is the only available drug against schistosomiasis making the threat of resistance a particularly pertinent and worrying issue. By combining field sampling, diagnostic assays, molecular analysis and mathematical modelling, we aim to evaluate the likely impact of test-and-treat interventions on the population dynamics of livestock schistosomiasis. These findings will inform how best to control livestock schistosomiasis-while minimizing the risk of PZQ resistance developing-and how to prevent the further spread of hybrid schistosomes.